AnimaL Electronic Recording, Transmission and Synthesis (ALERTS))

The consortium will develop a health and condition monitoring platform, a foundation to creating decision support applications in order to catalyse improvements in production efficiency and a concomitant reduction in waste and losses in the ruminant protein supply chain. The solution will encompass reliable and continuous monitoring and sensing of specifically defined, important variables and signals in beef and dairy cattle in commercial agricultural settings including challenging physical environments. As well as providing valuable management and labour saving tools, these solutions offer distinct efficiency advantages for commercial producers.